GoodPump Development

"The GoodPump is a groundbreaking wearable breast pump that allows mothers to retain their dignity and carry on with their normal lives while providing health-giving sustenance to their babies. It is gentle, ergonomic, small and efficient, with high comfort and usability, fitting into any bra. It is designed and created for women, by women. It efficiently expresses breast-milk to be stored for later use, prevents the development of pumping related injuries, and can be used in public with minimal disruption to mothers' routines, reducing embarrassment and isolation.

The GoodPump is fundamentally different from breast pumps currently on the market and enables mothers to feed their babies breast-milk for longer. Breast-milk contains antibodies from the mother which protect the child from diseases such as diarrhea, Type 2 diabetes and obesity. Breastfeeding has also been linked to reduced rates of certain cancers in women, and improved cognitive development in infants. The World Health Organization (WHO) recommends that babies are fed breast-milk until two years of age. However, in the UK, although 81% of women start breastfeeding, only 34% are still going at 6 months and less than 1% by the 12 month mark. The GoodPump enables mothers to feed their babies breast-milk for longer.

In addition to the latest scientific and engineering innovations and mother-centered design, we will also leverage the latest developments in Internet of Things and connected devices to support a comfortable, efficient, and private milk expression experience for lactating mothers. In its final form, the GoodPump will be made with the environment in mind, from sustainably-sourced baby-friendly materials that are comfortable for lactating mothers. The GoodPump has a vast market potential both in the UK and abroad and could significantly and genuinely improve the lives and health of mothers and their babies across the globe."